Efficient Neuromorphic devices and system

The project aims at developing power efficient neuromorphic photonic systems derived from advanced processing techniques. The system will co integrate photonic devices to enable wafer scale neuromorphic systems using optical memories for ultra low power consumption.